AEGIS

With the world pushing towards a global carbon neutral society, rail travel will need to become a staple part of people's daily commutes. For this to ever to come to fruition, improvements to rail travel must be made and on-time performance must increase so that commuters and passengers can travel by train with the assurance that they arrive when they need to.

Incremental believe that this must start at the bottom up and our AEGIS analytical platform will enable the Canadian Rail Industry to delve deep in to cause and effect of all their rail delays. With this knowledge at hand, funding and mitigating measures can be applied in the correct areas to achieve the best improvements. Similarly, AEGIS will then be able to validate these measures from it's ability to compare run on run journeys.

With the addition of live train visualisation tracking, users of the software will be able to make more informed decisions when delays have occurred and better manage the network on both a micro and macro scale to alleviate any accumulating delays.